Auto3DX NDE4.0: Software to automate failure-detection in composite preforms (and through-life)

The project objective is to deliver a Graphic User Interface and prototype of imaging equipment for larger parts located at Dowty.
This will allow for a more industry ready output – a rapid 3D Digital Tomosynthesis (DT) with a developed Graphical User Interface (GUI) that is capable of machine learning and vision system integration once more work is completed post-project. This will reduce financial and environmental costs; allows (otherwise unviable) rework and frees up equipment and personnel to increase production capacity.

This automated inspection will enable the imaging equipment to help identify flaws at every stage of the manufacturing cycle, reducing costs and opening up the possibility of integrating machine learning and computer vision in the future once a suitable database has been established.